Ecomech Structurally Insulated Panels Ltd

Ecomech Structurally Insulated Panels Ltd has designed and produced a low carbon, steel and magnesium oxide building panel supported with structural high pressure polyurethine structural foam. Buildings are simple to errect, reducing build times by 40% and costs by 20%. Houses are built to a minimum code 4 building code and the whole system is manufactured off-site and can be constructed by semi-skilled labour. At a time of fiscal restraint, changing building codes and unfulfilled demand for social and affordable housing - the Ecomech building envelope provides a workable response to the national housing crisis.